Teesdale and High Force: connected landscapes through Prehistory

This research will establish new chronological and contextual frameworks for prehistoric life in the North
Pennines with a focus on the role of the Tees and its major waterfalls in the evolution of prehistoric
landscapes of settlement, mobility and communication. The project will combine new and established
landscape archaeology techniques to provide new data on landscape development in upper Teesdale during
prehistory, including the impacts of climate and ecological change, and human land-use. It will contribute to
heritage and landscape management priorities outlined in the North East Regional Research Framework for
the Historic Environment, and by Durham County Council.